Fibre Reinforced Metal Matrix Composites for Automotive Applications

The automotive industry is being subjected to increasingly strict fuel economy restraints,
alongside a growing customer demand for improved interiors, advanced safety systems and
state-of-the-art entertainment facilities, all of which result in unnecessary additional weight.
Tisics Ltd have designed a novel process which will use silicon carbide monofilament
reinforcement to create light-weight automotive components.